AHRC Studentship - Correcting vision in nineteenth century England

Ophthalmology has a special status in the history of medicine as the first modern medical specialty to achieve respectability. During the nineteenth century, the study of the eye and its defects was socially, culturally and economically important. Spectacles and other corrective eyewear proliferated in this period, but have received very little scholarly attention, especially regarding the experiences of those who wore them. Using the largely unexplored ophthalmology collections at the Science Museum, this project explores the social, cultural, material and medical history of spectacles, in the process broadening historical understanding of visual impairment and disability in this period.